Real-world dynamic vision through perceptual scaffolding for human cognitive neuroscience and artificial intelligence

How can biological and artificial systems successfully navigate the blooming, buzzing confusion of the world? This project proposes a novel conception of real-world vision in humans and artificial intelligence (AI); vision is continually engaged in a process of “perceptual scaffolding” that carves the world at its joints in terms of objects and their relations. Decomposing the world into objects facilitates the modular reuse of learned knowledge and simplifies complex inferences. A perceptual scaffold of persistent objects is a radical abstraction from the stream of sensory signals. For both humans and machines, this abstraction from raw sensory data is crucial for making accurate predictions about the world and efficiently gathering relevant information.
Cognitive science so far mostly focused on highly abstracted tasks, sidestepping the central challenge of the world’s complexity. This approach has significantly limited our understanding of how the brain effortlessly and reliably perceives the real world with minimal physical energy. AI models currently lack an understanding of the world in terms of objects, contributing to their hunger of vasts amount of data and energy, and thereby strongly limiting their real-world application.
I here propose a highly innovative approach of (a) using novel gamified tasks that combine the experimental control of cognitive science tasks with the real-world complexity of machine vision, (b) building task-performing artificial neural network models of perceptual scaffolding, and (c) evaluating them as candidate model for human vision with measurements of large-scale behaviour, neural measurements of the brain's visual system with high spatial and temporal resolution, eye gaze positions, and augmented reality of humans performing these tasks.
This multidisciplinary research program will fill a critical gap in our understanding of human and machine vision by revealing the representations and algorithms underlying perceptual scaffolding in real-world vision and building towards AI models that scale robustly, safely, and sustainably to real-world applications. Years 1-4 will focus on scientific insights and foundational technology and developing strong business skills and industry networks, followed by application and impact in years 5-7 in vision technology and healthcare diagnostics collaboration or commercialization.
The Future Leaders Fellowship (FLF) provides the critical duration and profile to pioneer a novel research field, that bridges the gap between hitherto largely isolated disciplines of cognitive neuroscience and AI. This will not only establish my research leadership and independence but also position me as a key innovator in the UK’s academic and business landscapes. By integrating academic excellence with business innovation, this project aims to drive substantial advancements in both scientific understanding and practical applications of real-world vision systems.